Loughborough University and Technical Surfaces Limited KTP 23_24 R3

To develop maintenance and performance monitoring frameworks for next generation artificial grass pitch surfaces and sports facilities.